Measurement of the CKM angle gamma at LHCb

The angle gamma of the CKM Unitarity Triangle is a fundamental parameter of the Standard Model that quantifies CP violation in the weak interation. It is vital to measure gamma with the best possible precision in processes that proceed by tree-level amplitudes, such as B->DK decays. Such a measurement provides a Standard Model benchmark that is robust against non-Standard-Model 'New Physics' contributions, and can be compared with other determinatons of gamma where these contributions may be significant. Any difference between the two measurements would expose the existence of the New Physics effects.

The student will perform a measurement of gamma in B->DK decays, with D decaying into charged two-body finals states (KK, pipi, Kpi) based on data collected by the LHCb experiment during Run 3 of the LHC. This approach has been explored with considerable success in data collected during Runs 1 and 2 of the LHC. In Run 3, however, which is ongoing, LHCb is operating with a paradigm-shifting full software trigger, and at five-times higher instantaneous luminosity than in Runs 1 and 2. It is expected, therefore, that the Run 3 data set will allow for a much improved statistical precision in comparison with the earlier measurement, which will be of world-leading sensitivity. Understanding the performance of the experiment in these new conditions will, however, be extremely demanding and present new challenges to be overcome. These challenges will include: understanding the behaviour of the software trigger, and any biases it might introduce; the performance of the particle identification provided by the Ring Imaging Cherenkov (RICH) system, which has particular imporance for this analysis; characterising and then describing the background that contaminates the signal; quantifying the potential systematic biases from all sources, which is of increased importance given the expected improvement in statistical precision. The results of the measurement will be published in an international journal, as well as forming the core of the student's thesis.

The student will also spend around 25% of his research time studying the design and expected performance of a RICH system that would be suitable for an experiment operating at the Future Circular Collider, an accelerator proposed for CERN after the shut down of the LHC. The challenges of such a RICH sysem lie primarily in the constrained space available and the necessity of minimising the material. The studies would consist primarily of simulation and reconstruction studies. There may also be the opportunity for participation in the test beam evaluation of a prototype element of this RICH system.